Assembly, organisation, and function of microtubule nucleating structures inside the trypanosome flagellum

We propose an exciting research project that aims to uncover the mysteries behind a parasite, known as the African trypanosome, which causes diseases in both humans and livestock. These parasites can 'swim' through their host to avoid the immune system and spread throughout the body. This movement is powered by a 'tail' or flagellum, which beats like a tiny oar and is controlled by various proteins and complex structures within the parasite.

Not only will our research unveil trypanosome biology, it will also tell us about human biology. This is because the movement mechanism within these parasites shares similarities with specific structures in human cells, such as our in our airways. Problems in the same tiny structures that control movement in these parasites can cause a genetic disease in humans called primary ciliary dyskinesia, affecting 1 in 10,000 people.

Despite its importance, there's still a lot we don't understand about this complex process of movement. For instance, we know some proteins (called CPAPs) play a crucial role in assembly of the machinery that drives movement, but we don't understand how all the pieces fit together.

Our research aims to address this by setting out with three big goals. Firstly, we're going hunting for new proteins involved in the process. We want to understand their roles and where they fit in the complex 3D puzzle. Secondly, we're going to study the intricate biochemical relationships between these proteins, using high-tech methods to reveal how they interact. Lastly, we're going to recreate the process in the lab, which will allow us to observe how these proteins bind and work together in real-time.

Through this ambitious research, we hope to develop a detailed model of how these proteins assemble and work together. Our findings could not only shed light on the biology of these harmful parasites but could also provide broader insights into similar processes in a wide variety of organisms, including humans. In doing so, we hope to take a significant step forward in our understanding of these fundamental biological processes. This might even pave the way for new treatments for diseases caused by these parasites and further our understanding of some human genetic diseases.

Technical abstract
This proposed research aims to further our understanding of the flagellar motility mechanisms in African trypanosomes, protozoan parasites responsible for the human African trypanosomiasis and significant livestock diseases.

A vital aspect of these organisms' infection and transmission strategy is their motility, facilitated by the beating of their flagellum. The regulation of the flagellar beat stems from biochemical signals embedded within projections and structures emanating from a central pair (CP) of microtubules originating from an electron-dense basal plate at the axoneme base. The CP apparatus's fundamental importance is highlighted by its conservation across ciliated eukaryotes and the genetic disease, primary ciliary dyskinesia (PCD), which occurs due to mutations that affect human CP function.

The first objective intends to discover and characterize novel CP assembly proteins (CPAPs), understand their roles in assembly, and elucidate their nanoscale spatial organization. The second objective involves investigating how CPAPS are organised into larger structures and complexes, utilising molecular biology techniques like reciprocal RNAi and BioID. This is intended to illuminate the specific roles of these proteins and their interactions within nucleating complexes. The final objective focuses on understanding the reactivity of CPAP complexes with tubulin and microtubules, and synthetically recreating the CP microtubule nucleation process under controlled laboratory conditions.

The ultimate goal of this project is to construct a comprehensive model of CP assembly in trypanosomes, aiming to integrate the identity, assembly and biochemistry of involved proteins and complexes. The anticipated results could prove critical not only for understanding trypanosome biology but also for elucidating fundamental processes within a broad range of eukaryotic organisms.